Aston University and Partnership Medical Limited

To develop an automated cleaning system for flexible endoscopes that will reduce the level of residual micro-organisms by using mesocrystals to achieve industry leading levels of disinfection that will satisfy the most stringent international medical cleaning standards.